Efficient Deep Learning Hardware for Robotics and Autonomous Systems

There is a wide consensus that deep learning algorithms are key to the future of smart autonomous machines and robots. This project aims to automate the production of low power, lightweight hardware implementing these algorithms so that RAS applications become a reality.